Magnetic Antibodies in Point-of-Care Diagnostics

The proposal is to assess the feasibility of using novel magnetic proteins as reagents in new point-of-care diagnostic devices. These devices will allow a GP or nurse, or eventually as the technology develops, a patient themselves to almost instantly obtain a blood test result using only a tiny pin-prick amount of blood. These unique magnetic proteins have been invented, developed and patented in the UK and will be produced in the UK.